Aston University and Index Soft Limited KTP 24_25 R1

To create a ground-breaking Multisided Platform for the remote work ecosystem, that will consolidate processes like vetting, hiring, onboarding, and project management into one platform. Specifically designed for software engineers and technology employers, leveraging blockchain for secure and transparent employment solutions.